BrandFlo - A decision engine for real time data aggregation, analytics and marketing optimisation

BrandFlo is a Cloud-based, real-time decision engine, delivering forward-looking alerts and
feedback from the continuous aggregation, analytics and optimisation of any data source.
Insight is leveraged by the timely transmission of Alerts and Triggers, enabling businesses to
pro-actively improve campaign targeting, find and exploit new revenue opportunities, build
knowledge on the effectiveness of actions taken upon audiences to optimise marketing
strategy and maximise ROI.
BrandFlo is a next generation decision engine that delivers alerts and triggers from any data
form including machine,sensor and personal data and turns backward looking historic insights
into forward looking intelligence for the benefit of business.
BrandFlo builds upon a proven set of algorithms and processes, already employed on behalf
of several blue chip customers. This project seeks to further develop and automate key areas
of these presently nascent technologies, enabling future integration into a unified, automated
and unsupervised platform.